Understanding how we can close the achievement gap: examining the interaction between early socioeconomic factors and cognitive skills on academic att

Understanding how we can close the achievement gap: examining the interaction
between early socioeconomic factors and cognitive skills on academic attainment